Safe & healthy hand protection for all with satellite production of hand gels

Alcoholic hand gels are a necessity for everybody, especially frontline workers as part of their protection routine. Their demand has increased 6 folds since the outbreak. Unfortunately there is not enough hand gel available at present and the repetitive use damages the skin causing dryness and cracks, a potential entry point for the virus. The idea is to produce effective innovative formulas that take care of the hands and are very easy to make with low cost ingredients. The simplicity and low cost innovation is in view of licensing the formula to large contract manufacturers and even hospitals to make their own hand gel. In the case of satellite production like in hospitals for example, a set kit with training and instructions will be provided to manufacture at least 200 litres (40 gallons) of hand gel in less than an hour. As this crisis is here to stay for a while, setting up local, resilient and innovative supply chains, that are easy and safe is key for the benefit of the all community and public health.
We believe this product to be very innovative and we wish to prove it with clinical testing to make the product more trustworthy and more credible to the target market.
With the finalised formula and further insights we wish to consolidate the concept with finding the most suitable partners to take these innovative products to market by using an experienced marketing agency with UK as well as international contacts.